ASPI

Activated Sludge Process Instruments (ASPI) is a newly established micro SME registered in Scotland. Core business is focused upon the design, development, manufacture, supply and support of specialist respirometric instruments and supporting algorithms for automating the aeration process within wastewater treatment plants (WWTP). ASPI products will enable WWTP operators and utilities worldwide to achieve significant efficiencies and savings in energy consumption and greenhouse gas emissions whilst ensuring compliance with statutory regulations for the protection of the environment and public health.